Computational Modelling of the Human Colon and its interaction with endoscopic devices.

This research project will create the first full model of a human colon to test emerging technologies in the field of robotic colonoscopy and will be a major step towards modelling the
human body from a mechanical and computational perspective, opening the door to other models of
human organ systems used to test devices in a variety of medical applications. The model may be
expanded upon in future to incorporate physiological processes such as peristalsis, exploring conditions impairing gastrointestinal motility and assessing methods to resolve these problems from a patient-specific point of view. The computational aspects will be based on Finite Element Modelling using standard modelling software as well as emerging soft tissue specific software like SOFA.